SSBSE: Symposium on Search Based Software Engineering

This proposal seeks relatively modest funding to provide partial financial support for the first international Symposium on Search Based Software Engineering (SBSE).This symposium will found a series of annual international events. EPSRC funding is sought to support the first of these, to be held in the UK. The UK has outstanding international leadership in this area of research. The PI for the project, Mark Harman, has extensive experience in successful management of similar events and has a long track record of publications and collaborations on SBSE with both industry and academia.